Development and comparative evaluation of three new generation BRSV DIVA vaccines and a corresponding DIVA test

Bovine Respiratory Syncytial Virus (BRSV) is the single most important viral respiratory pathogen of calves causing high morbidity and mortality in the European cattle industry. The extensive use of antibiotics to control secondary infections following BRSV increases the likelihood of the emergence of antibiotic-resistant bacteria. Consequently, the impact of BRSV on economics, animal welfare and public health makes the control of this virus a high priority. To control BRSV, sanitary measures need to be combined with effective vaccination. However, current vaccines are unsatisfactory, especially in young calves with maternally derived antibodies (MDA). In this project, three novel BRSV vaccines, BRSV Immunostimulating Complexes (BRSV-ISCOMs), RSV nucleoprotein subunits (N nanorings) and live attenuated, genetically modified BRSV (rBRSV mutants) will be evaluated to identify the safest and most efficient vaccine protocol that will induce early, long-lasting clinical and virological protection against BRSV. All three vaccine approaches enable the development of a test for differentiation of infected from vaccinated animals (DIVA). This will facilitate vaccine evaluation in the field and sero-epidemiological investigations. It will also provide a key tool for any future disease control progammes.

Technical abstract
Bovine respiratory syncytial virus (BRSV) is a major cause of respiratory disease in young calves. This project aims to ameliorate and compare three novel BRSV vaccine candidates; and to identify the safest and most efficient vaccine protocol that will induce early, long-lasting clinical and virological protection. This approach will be compatible with large scale use and will have a DIVA characteristic. Initial studies will improve and generate new subunit vaccines based on BRSV Immunostimulating Complexes (BRSV-ISCOMs) and RSV nucleoprotein subunits (N nanorings). Selected recombinant BRSV proteins will be produced and incorporated into ISCOMs, and N nanorings will be decorated with B cell epitopes from BRSV surface glycoproteins. The immunogenicity of these vaccines will be evaluated and optimised in mice and lambs. The protective efficacy of the two best subunit vaccines will then be compared with that of a novel live attenuated rBRSV mutant in calves with BRSV-specific maternally-derived antibodies. The duration of protection induced by the two most effective vaccine candidates will be compared with that of a heterologous prime/boost vaccine combination, in MHC-defined calves. The use of MHC-defined calves will allow a more detailed analysis of T-cell priming by the various vaccines. Finally, DIVA tests compatible with the most effective vaccine protocol, will be developed and evaluated.

Potential impact
Pneumoviruses are a major cause of acute respiratory disease in a variety of animals including man. Bovine respiratory syncytial virus (BRSV) is a major cause of respiratory disease in young calves, resulting in estimated losses to the UK farming industry in excess of £60 million. The development of safe and effective vaccines against these viruses has been beset by difficulties. This project will evaluate several promising novel approaches for the development of a new generation of BRSV vaccines (10). These include immunostimulating complexes (ISCOMs), RSV nucleoproteins as circular nanoparticles, and live attenuated, genetically modified BRSV. The proposed studies have direct relevance to the rational development of stable, safe and effective BRSV vaccines, will provide insights into the future development of a vaccine for human pneumoviruses and will have implications for the understanding the epidemiology of pneumovirus infections. We anticipate that this research will be of benefit to DEFRA by improving the control of disease in cattle and by contributing to a reduction in green-house gases as a result of increased productivity in the livestock industry. Other beneficiaries will be the vaccine industry as the information from this project will facilitate the development of improved BRSV and human pneumovirus vaccines and the farming industry as more effective BRSV vaccines will improve animal welfare, increase productivity and improve profitability for farmers. In addition, an improved BRSV vaccine will reduce antibiotic usage in calves and the subsequent risk from antibiotic resistant bacteria in the food chain. By increasing productivity in the livestock industry, more effective BRSV vaccines will contribute to food security by helping to deliver the UN estimate that world food production will have to increase by 50% by 2030 to meet demand caused by population increases and rising prosperity and to double by 2050 to feed an anticipated population of 9 billion. Staff working on the project will gain research and professional skills. Research training will include a broad range of molecular virology and cellular immunology techniques and experience in a variety of animal disease models. Transferable professional skills will include writing and presentation skills for both academic and non-academic audiences, and time and management tools. Communication of the findings from the research will be undertaken by presentation at conferences, peer reviewed publications, presentations at farming events; talking to schools and veterinary vaccine companies; and via the web-sites and communications offices of the 3 organisations involved in this project. IAH has a product development pipeline which ensures early identification and protection of Intellectual Property. Genecom is the IAH commercialisation partner and provides documentation and advice on agreements relating to research results, collaborations and exploitation.